Language teaching, investigating the effects of 1+2 on both teaching staff and pupils, at a local and national level

Language teaching, investigating the effects of 1+2 on both teaching staff and pupils, at a local and national level, including the
concrete effects of Scottish Government Policy on attainment and uptake.